Organogenesis and Plant Architecture

Technical abstract
Our research focusses on understanding how phenotypes are generated from genotypes by identifying key mechanisms controlling plant developmental processes contributing to yield, such as inflorescence architecture, the formation of reproductive organs, fruits and seeds. Computational modelling will be used to gain insight into mechanisms that can be used to modify key traits such as plant height, fertility and seed yield in crops. The outcomes of this research include the discovery of genes and regulatory networks underpinning yield traits such as fertility, harvest index, yield volatility, and crop performance in the field. These outcomes are directly relevant to the Designing Future Wheat BBSRC Strategic Programme and to coordinated programmes of Brassica crop improvement. Reflecting these links, four Project Leaders in the Designing Future Wheat BBSRC Strategic Programme have shared objectives in this programme realting to wheat inflorescence architecture, in seed size and yield.

Outcomes will directly support international programmes and UK commercial wheat improvement, through the IWYP (Uauy and Griffiths are partners) and the wheat breeding programmes of the Centro Internacional de Mejoramiento de Maíz y Trigo (CIMMYT). Our contributions include understanding the genomic consequences of new hybrid and polyploid formation, identifying useful new genes for resilient yield and temperature adaptation and tolerance, and stacking these in useful allelic combinations, and by understanding and controlling recombination. These areas of work directly facilitate Official Development Assistance (ODA) objectives in food security and sustainable agriculture.